Fermilab SBND Liquid Argon Neutrino Detector Commissioning and Analysis

A number of experiments have shown anomalies in neutrino oscillation results, hinting at a possible additional neutrino state beyond the three present in the Standard Model. The Short Baseline Neutrino programme at Fermilab aims to settle the question of whether or not the anomalies are real or not, with a set of three large liquid argon TPC neutrino detectors: ICARUS, MicroBooNE, and the Short Baseline Near Detector (SBND). SBND will begin taking data in 2020, and this project will involve helping with final installation and optimisation of the detector, and analysis of initial data. The detector technology used in SBND also provides the basis for the far detector planned for the next generation long baseline oscillation experiment, DUNE, and this project will also involve helping determine the final design for this future megaexperiment.